Application Title: Development of a working prototype of a tokenised data-security system that keeps tokenised data at rest secure when executing queries and searches to prevent fraud and give protection against cyber attacks

ValidDatum, an emerging leader in cybersecurity, was founded by Ms. Daryl Crockett and Ms. Chris Morecroft. ValidDatum is adapting to meet the unprecedented data management demands in the wake of COVID-19 through new technological solutions. Aiming to minimise data breaches, ValidDatum's Secure Search Black Box (SSBB) Solution overcomes the typical barriers associated with encryption security and tokenisation. This solution keeps data searchable, a key corporate advantage, without sacrificing the additional layer of security that tokenisation provides. As such, even in the unpredictable circumstances ahead, businesses can find solace in knowing their data will be secure no matter where their employees are operating from.